London Metropolitan University And Lifeline IT Solutions Limited

To develop a package including documentation, software and reference material for small businesses to produce an IT Security Policy and take steps for network protection.